Sustainable Optoelectronic replacements to maintain reference grade air quality data monitoring

We Care 4 Air are one of just 6 manufacturers of reference grade, MCerts and USEPA approved gaseous air quality analysers, and the sole manufacturer based in the UK. We are aiming to achieve Net Zero by 2030\.

Our analyser range Aeris is highly accurate and has an excellent reputation worldwide. It is our intention for Aeris analysers to become the most sustainable air quality equipment worldwide, and to achieve this we are undertaking research and design on every aspect of the equipment, sourcing alternative options that reduce emissions and power consumption.

This project will provide a significant step change towards achieving these targets, and is work that we would not be able to achieve or undertake without the support of the A4I grant and their partners.